Using big data to explore the links of self-monitoring and decision making with nutrition and hydration behaviour

The precise scope of this project is yet to be finalised. However, it will have a primary focus on determining factors that affect eating and drinking behaviour within community settings (such as the workplace). Taking a behavioural sciences perspective, the initial aim will be to systematically review current literature, as well as potentially helpful motivation and decision making theories. From this review, a testable model will be developed and the hypotheses will be finalised. The research is likely to involve experimental and other quantitative methodologies. The outputs will contribute to the development of skills training programmes and interventions, which are likely to be digitally delivered.